GABAergic inhibtion within the hippocampo-prefrontal circuit: importance for cognition and behaviour.

Healthy brain activity is shaped by a balance of excitatory and inhibitory neurotransmission (Isaacson & Scanziani, 2011, Neuron). More recently, imbalances in neural activity, due to reductions in inhibitory GABA transmission (so-called 'disinhibition'), in brain regions mediating cognitive function, including hippocampus (important for everyday memory) and prefrontal cortex (important for cognitive control and attention), have been linked to cognitive disorders, including age-related cognitive decline (Huang & Mucke, 2012, Cell), schizophrenia and autism (Marin, 2012, Nature Rev Neurosci). However, the role of balanced cortico-hippocampal activity and inhibitory GABA transmission in distinct cognitive functions, as well as suitable approaches to sustain/restore balanced activity to support cognition remain to be clarified.